Recycle Ready Multi-layer Barrier Films

Interface Polymers Ltd and Flexipol Ltd will develop 'Recycle Ready' multi-layer barrier films for a wide range of packaging applications that can be recycled into pure plastic waste streams without adversely affecting them.